Protalk 2 - Speech data exploration for creating new insight into the diagnosis and learning experiences required to remediate problems that non -native speakers have with English prosody.

Protalk2 gives learners of English the insight and information they need to improve their pronunciation - not just for individual words but for phrases and sentences. Protalk2 does not just tell learners when they are right or wrong: it provides instant feedback in real time on the four components learners need to improve:
1. Phonemic accuracy
2. Stress patterns
3. Intonation patterns
4. Syllable length.
Available as a mobile app, it uses simple but effective visualisation, animation and gaming techniques to engage and motivate the learner. Protalk2 will be available for specific languages e.g. Spanish and Mandarin to enable speakers of those languages to focus on the issues of most importance to them.